The role of digital development in women's citizenship formation: an intersectional approach.

The use of Information and Communication Technologies for Development (ICT4D), or Digital
Development, has come to the forefront of International Development. The focus of the latest 2016
World Development Report ('Digital Dividends'); the creation of a set of Principles for Digital
Development ; or DFID's 2015 review of digital in development programmes 1 are examples of this.
Despite inequalities in access, the use of digital technologies is gradually increasing in developing
countries, potentially providing new opportunities for groups to create political spaces and
challenge the status quo through alternative forms of communication. However, a recent evidence
review by the Overseas Development Institute found that most studies on ICTs and women's
empowerment focus on the economic aspect and "rarely draw connections between women's
economic power and their voice and influence in society or politics"2. Leading academics have also
raised the concern that most ICT policies lack a gender analysis at inception3 and others have
highlighted the need for an intersectional approach to understanding the role of digital development
in women's status and political influence4 5. In addition, concerns have been raised about the
potential of digital development to amplify existing inequalities and "intersecting forms of
discrimination" (Cummings, 2015). Despite the gaps in evidence, the use of ICTs for supporting
women's agency and political influence is a key concern for development6.
Kenya, labelled the 'Silicon Savannah', is a recognised IT Hub in Sub-Saharan Africa and the
government is currently updating its 2006 ICT Policy. However, concerns have been raised on the
lack of a "targeted gender process'7.
Research has pointed out the existence of a "a significant gender gap in the political
participation among young women in Kenya"8. This is in a context where youth are particularly
susceptible to multiple layers of conflict and discrimination9 which stop them from becoming "fullyfleged
citizens", as Alcinda Honwana describes in her work on "waithood" (2012). Overall, there is
a need for evidence on the ways in which digital development can contribute to young women's
citizen formation and Kenya offers the the right context in which to do so.